Distributed wireless remote sensing in special nuclear material storage facilities

There is a requirement to remotely monitor the condition of Special Nuclear Material (SNM) packages in multiple storage facilities across the United Kingdom. Currently, temperature and humidity measurement campaigns are time-consuming and require the involvement of different stakeholders and a significant number of manual handling processes. These monitoring campaigns are not able to provide near real-time data and limit the use of more advanced proactive store-operation modelling techniques.

The objective of this project is to investigate the use of mixed-mode wireless communications to deliver a distributed remote sensing capability based on sensor nodes employing thermal energy scavenging. The project will explore the use of Radio Frequency (RF) and Acoustic communication modalities to address the different signal propagation challenges specific to each storage facility.

There are many challenges to operating a distributed wireless remote sensing system in these storage facilities. The project will include the following areas of research:

- Systematic characterisation of wireless RF and acoustic signal propagation in SNM storage facilities by experimental measurement and modelling.
- Application of advanced signal processing techniques and transducer arrays to mitigate for extreme propagation conditions.
- Development of dynamic power-budget management algorithms to support the use of energy scavenged from time-varying thermal sources.
- Optimisation of the design and positioning of conformally mounted transducers as the sensing and communication systems must be housed in standard SNM packages to enable the use of existing manually handling processes.
- Development of a system modelling tool to enable facility operators to explore use cases.
- Design, prototyping and critical evaluation of a technology demonstrator.

The researcher will be based at the Centre for Innovative Nuclear Decommissioning (CINDe) at NNL's Workington Laboratory in Cumbria. CINDe provides access to industry experts and specialist research facilities, including replicas of SNM storage facilities. Demonstration of research outcomes at CINDe will also provide the possibility of a deployment in a SNM storage facility on the Sellafield site.